Co-ordination and communication in construction design team meetings

Design in the UK construction sector is held in high regard internationally and produces 3.8 billion of export income per annum (Business and Enterprise Committee, 2008). In construction, design is undertaken as a collaborative activity by necessity, due to the division of labour and expertise between organisations (Bresnen et al., 2005). A consequence of the structure of the sector is that design activity involves the coordination of complex information exchanges in multi-disciplinary design teams. Coordination and communication challenges underlie difficulties in the integration of work activities of design teams. Communication is central to design collaboration and the coordination of design inputs, yet the communicative practices that coordinate design activities remain under-researched.Design team meetings are the locus for activities that are difficult to replicate in technologically-mediated environments (Visser, 2007). Indeed, it is the nuanced, micro-interactional communicative practices that are difficult to replicate but are significant for some shared understanding of a design situation that will be studied through this research. Face-to-face design interactions involve discursive moves where changes to the design are made verbally. In conversation designers with different knowledge backgrounds will negotiate design problems and verbally test alternate design solutions. It is these interactional, self-organising practices that coordinate real-time design activity that will be examined. The coordination of design activities will be investigated as this happens in the collaborative practices and communicative actions of cross-functional teams in design meeting settings. The face-to-face interactions of designers will be analysed from a language-use perspective, where the actions and practices that accomplish design coordination (or misunderstanding, ambiguity and uncertainty) will be investigated. From a conversation analytic-informed perspective patterns of interaction, spoken actions and particles in speech that mark shifts in understanding in the process of design will be analysed to locate interactional cues and communicative practices of design coordination. An intention is to link an understanding of structures and patterns in conversation with the way that engineering and construction management research communities understand design processes.

Potential impact
Collaborating with an international design consultancy, Atkins, the research will develop their design practices and improve the project delivery processes of an organisation that exports design products and services. Impacts will be at individual and organisational levels in national and international markets. Atkins will benefit from improved ways of working collaboratively in teams. Improved design coordination will enhance project efficiencies with economic impacts both for Atkins' profitability and UK competitiveness. Impacts on the design practitioners who are part of the case study project include knowledge transfer with the research team over the lifespan of the research, as design coordination practices are observed, analysed and discussed. The Workshop is a dedicated dissemination event and a learning opportunity for the design practitioners to engage in critical reflection on their working practices. Support for the proposed research will be an investment in skills development and competences for the design practioners involved. The practioners will have enhanced practical understanding of design coordination practices and developed design coordination skills as an outcome of the research. These skills are important for soft innovation in the design of aesthetic products as well as impacting on competitiveness. Social impacts include learning benefits and skills enhancement, which are important to employment prospects in a less buoyant market. Developing the creative competencies of design practioners and design teams will be beneficial to UK competitiveness in national and international markets. The materials developed for the Workshop will be a more permanent record of teaching and learning approaches for the research team to apply in other situations, e.g. materials to use at the University of Reading with part-time master students on the Design Management module. This dissemination route will enable outcomes from the research to become embedded in teaching practices and more broadly available to design management and construction project management practioners studying part-time (approx. 75 practitioners/year). This route for dissemination will impact over a long time as the course delivered annually. An impact will be on enhancing the design coordination and communication skills of those involved with the case study project. These are transferable skills and this manner there will be diffusion of practical know-how with other practitioners, so the research impact will be broader than the case study design team. Planned dissemination within the timescale of the research includes posting bulletin updates on research progress to Atkins Global's intranet. In this way knowledge of research activities and the collaboration between Atkins and the University of Reading will be broadly publicised throughout the Atkins organisation internationally. An intension is that lessons learnt from the UK-based case study are made available throughout Atkins Global. Atkins contribution to the transfer includes permission to publicise the research and the use of intranet infrastructure. Potentially the research will impact on export design practices and services. Knowledge transfer will occur through the various networks that the applicant is involved with. Policy makers, industry bodies and knowledge transfer networks the PI engages with include: Constructing Excellence, RIBA, DIUS, NESTA design networks provide opportunities for the research findings and knowledge of the research project to be discussed amongst broad design and construction communities. The PI has ties with design and communication researchers and the research will be discussed through these informal networks as it progresses. The PI is intermittently invited to present her research to broad audiences and these occasions provide opportunities for knowledge transfer.